Predictive phenotypic assays to better predict drug-induced cardiotoxicity

The pharmaceutical industry is in urgent need of tests that are better able to predict the clinical effectiveness and safety of new drug therapies. Current approaches are over-reliant on animal models that may not reflect human responses to drugs and often do not select drugs that translate into safe, effective treatment of diseases. Indeed around 90% of drugs entering clinical trials fail to reach the market, with safety liabilities explaining 20% of the failures. To address this problem, Biopta is developing a range of predictive tests using ethically-donated human tissues. A major drug safety concern is cardiac safety and toxicity; Biopta has already developed and offers to the market robust assays to detect drug-mediated changes in coronary blood flow and contractility. The feasibility study will investigate whether this can be extended to provide the first commercially available tests that can predict drug-induced cardiac arrythymias.